Increasing the impact of NERC science in Environmental Monitoring by accelerating research outputs and informing future science direction and funding.

Communication is a two way process, built around dialogue – expressing and
listening. The importance of the latter is often underplayed; when I worked as
an outdoor pursuits instructor I was trained in active listening to assist in
personal development. These skills I still find valuable as they not only
produce fruitful conversations, but they also help me pitch information I want to
pass on in the most appropriate way.
I have also had considerable training in presentation; I am a qualified school
teacher and was a full time university lecturer (I still teach modules in MSc
courses to engineers and informatics students at Lancaster University). I have
made countless presentations at conferences and meetings, including invited
and sponsored lectures such as the Stapledon lecture (see CV). I am
comfortable speaking to groups of different sizes from a large lecture theatre
down to discussions with individuals.
Of course not all communication is verbal and I have a range of skills
necessary for KE including writing (in both academic literature and more
popular journals), electronic output (e-mail, web pages and wiki) and film (for television and the web). I understand the importance of matching the form and
quality of presentation to the audience in order to achieve a desired objective.
Although my work has been predominantly with academics and people from
government departments and agencies I have lead projects with individuals
from SME (e.g. linking environmental Input Output statistics to carbon
footprinting with Smallworld Consulting) to chairing a review panel for the
International Atomic Energy Agency of the United Nations.
I am involved in a number of networks and special interest groups, being a
founder member of the Northwest Tidal Energy Group (NWTEG) and active in
the early stages of the National Energy Research Network (NERN) and Joule Forum. I find these valuable in meeting a broad range of stakeholders and eliciting different perspectives. Contacts vary between national and multinational
companies such as Shell and Peel Holdings down to individuals and
members of SME. I have links to a number of Government departments and
Page 4 of 8 agencies including DEFRA, DECC, BIS, JNCC, NE, EA, SNH, CCW, etc.
Since the 1980s I have been involved in organising meetings and conferences
and I am aware of the administrative support needed for success. I have
chaired and presented at a number of meetings.
Finally, I have worked on a number of EC funded projects (such as ExternE)
which have involved both different disciplines and nationalities.
Communication is not always easy and misunderstandings can arise from the silliest of causes, but with effort the rewards are enormous.